Newcastle University and soil Machine Dynamics Limited

To develop advanced numerical algorithms for predicting the dynamic response of subsea ROV's launched in rough seas validated with physical experiments in the wave tank.